Understanding radionuclide behaviour at the plant-soil interface to direct bioremediation strategies for contaminated land

Plants efficiently accumulate inorganic elements from their environment, which they need for growth. However, mineral nutrient accumulation mechanisms are often non-selective, causing uptake of potentially toxic elements, including radionuclides, when these contaminants are present at elevated concentrations. Some plants are able to tolerate radionuclide contaminated environments, either by inhibiting accumulation by mediating chemical changes that reduce radionuclide bioavailability and also reduce mobilisation through the soil solution (phytostabilisation), or by enhancing bioavailability to allow bulk accumulation of radionuclides (phytoextraction). However, many aspects of sub-surface radionuclide behaviour in response to plant and associated microbial presence are poorly understood. While it is clear that plants are able to accumulate a wide range of radionuclides, a detailed biogeochemical analysis of the influence of plants to selected radionuclides is lacking. The aim of this project is therefore to understand sub-surface speciation of selected radionuclides (including Sr-90, Cs-137, isotopes of U and Pu) in response to the presence of plants and associated microorganisms, and the mechanisms of radionuclide bio-accumulation and bio-stabilisation, in order to inform contamination management pathways and bioremediation potential. By combining environmental radiochemistry and soil-plant ecology approaches, this project, in collaboration with Sellafield Ltd, will generate a detailed characterisation of the soil-plant microbiome of radionuclide contaminated soils in order to gain a more accurate understanding of radionuclide behaviour and how this determines radionuclide bioavailability. These approaches will aid quantification of the broader ecological consequences of sub-surface soil radionuclide contamination, and in particular how changes in radionuclide bioavailability correlate with mobilisation and transfer into vegetation.

Potential impact
In GREEN we envisage there are potentially Impacts in several domains: the nuclear Sector; the wider Clean Growth Agenda; Government Policy & Strategy; and the Wider Public.

The two major outputs from Green will be Human Capital and Knowledge:

Human Capital: The GREEN CDT will deliver a pipeline of approximately 90 highly skilled entrants to the nuclear sector, with a broad understanding of wider sector challenges (formed through the training element of the programme) and deep subject matter expertise (developed through their research project). As evidenced by our letters of support, our CDT graduates are in high demand by the sector. Indeed, our technical and skills development programme has been co-created with key sector employers, to ensure that it delivers graduates who will meet their future requirements, with the creativity, ambition, and relational skills to think critically & independently and grow as subject matter experts. Our graduates are therefore a primary conduit to delivering impact via outcomes of research projects (generally co-created and co-produced with end users); as intelligent and effective agents of change, through employment in the sector; and strong professional networks.

Knowledge: The research outcomes from GREEN will be disseminated by students as open access peer reviewed publications in appropriate quality titles (with a target of 2 per student, 180 in total) and at respected conferences. Data & codes will be managed & archived for open access in accordance with institutional policies, consistent with UKRI guidelines. We will collaborate with our counterpart CDTs in fission and fusion to deliver a national student conference as a focus for dissemination of research, professional networking, and development of wider peer networks.

There are three major areas where GREEN will provide impact: the nuclear sector; clean growth; Policy and Strategy and Outreach.

the nuclear sector: One of our most significant impacts will be to create the next generation of nuclear research leaders. We will achieve this by carefully matching student experience with user needs.

clean growth - The proposed GREEN CDT, as a provider of highly skilled entrants to the profession, is therefore a critical enabler in supporting delivery of both the Clean Growth agenda, Nuclear Industry Strategy, and Nuclear Sector Deal, as evidenced by the employment rate of our graduates (85% into the sector industry) and the attached letters of support.

Policy and Strategy: The GREEN leadership and supervisory team provide input and expert advice across all UK Governments, and also to the key actors in the nuclear industry (see Track Records, Sections 3.3 & 5.1, CfS). Thus, we are well positioned to inculcate an understanding of the rapidly changing nuclear strategy and policy landscape which will shape their future careers.

Outreach to the wider public: Building on our track record of high quality, and acclaimed activities, delivered in NGN, GREEN will deliver an active programme of public engagement which we will coordinate with activities of other nuclear CDTs. Our training programme provides skills based training in public and media communication, enabling our students to act as effective and authoritative communicators and ambassadors. Examples of such activities delivered during NGN include: The Big Bang Fair, Birmingham 2014 - 2017; British Science Week, 2013 - 2017; ScienceX, Manchester; 2016 - 2018; and The Infinity Festival, Cumbria, 2017.